Development of a prototype of an on-premise routing engine utilising an AI-based solution to improve the route planning process to enhance carer utilisation by more than 10%

The carer industry has limited availability of carers due to high turnaround and a significant amount of unfilled vacancies. Further, a significant amount of money and time is lost due to inefficient route plans between home care visits. This means that each carer sees a sub-optimal number of patients per day. The COVID-19 pandemic has exacerbated these issues due to reduced revenues and carer availability. NDG, founded by Nigel Gittins and Dr Rodrigo Pinheiro, aims to provide an innovative and affordable AI-technology that can be implemented in the home care sector to improve carer utilisation and prevent unnecessary expenses.